How are 'accountability' and 'responsibility' perceived amongst practitioners of AI?

ESRC CDT TEAM TO ENTER THE PROJECT DETAILS ONCE A PROJECT HAS BEEN DETERMINED/AGREED FOLLOWING COMPLETION OF THE MRES YEAR.
I'm interested in looking at how decisions about ethics and responsibility are built into industry practices and are made as business decisions. In order to do this, I am drawing from sociology of science, science policy, philosophy of science, and I am using empirical methods.